Local Manufacture of Global Designs Using Digital and Additive Manufacturing

This proposal is for a feasibility study to research, investigate and test the idea of a new business model for the national sale and local manufacture & supply of bespoke, customised or personalised products utilising modern digital and additive manufacturing technologies